Milton Keynes CNG Filling Station

The project is a collaboration between CNG Services, Gasrec, DHL Supply Chain, Argos Transportation and Eddie Stobart which will provide a publically accessible natural gas refueling station at Magna Park, Lutterworth by 2015. In addition, the development of an interim fueling station for use during the project will allow the Partners to assess the potential benefits to the UK haulage industry in terms of cost reductions and reduced carbon dioxide emissions. The project will provide greater capacity to the developing UK network for natural gas use reducing barriers to entry for new entrants to the market